Leeds Beckett University and Arc Building Solutions Limited

To introduce a bespoke product development system focused on construction industry applications and aligned to a new strategic marketing capability.